Green Carbon Sequestration: Using plants to fix C(O2) deep under ground

Soils are the largest terrestrial sink for actively turned-over carbon. Storing more carbon in soils reduces atmospheric carbon dioxide levels. More than half of soil carbon is stored deeper than 30 cm in the subsoil. However, almost everything that we know today about carbon dynamics stems from our knowledge of topsoil carbon dynamics. Topsoils have been researched to a much greater extent than subsoils. Therefore, our understanding of mechanisms by which carbon is stabilised in subsoils is imperfect. We know from prior research that subsoil carbon is primarily stabilised due to interactions between organic matter and soil minerals.

These stable interactions between organic matter and mineral surfaces are not homogenously distributed over soil surfaces and are instead concentrated in patches. It therefore seems that organo-mineral interactions on the surfaces of some minerals act as 'nuclei' for carbon retention in soils and therefore play a particularly important role in chemically protecting mineral-associated organic carbon from decomposition. It is widely recognised that the mineral surfaces of most subsoils are not saturated with carbon and so there is considerable opportunity to store much more carbon in subsoils, if the mechanisms of subsoil carbon dynamics are better understood.

The roots of deep-rooting plants can penetrate subsoils and, in doing so, deliver carbon, fixed from the atmosphere by photosynthesis, into the subsoil. Roots release carbon into subsoils in the form of exudates. These comprise a variety of compounds, including organic acids. There is some evidence to suggest that these exudates may accelerate the degradation of mineral-associated organic matter that is already in the soil, due to priming. However, there is also evidence that they increase the capacity for soil mineral-associated carbon storage through mineral weathering. Understanding the balance between priming and mineral weathering in the subsoil is vital to determine whether deep-rooting plants may enhance subsoil carbon stocks, or make them more vulnerable to degradation.

This PhD project will investigate the effect of plant root exudates on subsoil mineralogy and the propensity of subsoils to chemically protect organic matter from decomposition as mineral-associated organic carbon. The project will adopt technology from medical research to create artificial rhizospheres by exposing subsoils to model compounds. Techniques available at Diamond Light Source will be used to observe mineral weathering within artificial rhizospheres and investigate the conditions under which mineral-associated organic carbon is formed.